Real-time geospatial digital twin to manage people flow in rail station

Public description
This innovation project harnesses the power of a diverse range of geospatial rail data to build a predictive station and crowd management tool for St Pancras International Station.

Building on OpenSpace's existing first of a kind station digital twin, the project will develop an outline proof of concept demonstrator with predictive crowd behaviour functionality that will augment the current twin.

The wider ambition for the project is to expand the isolated station digital twin concept to multiple stations and towards the formation of a network digital twin.

The project has really great potential to bring about a step-change in the way we think about managing stations and how the networks that connect them impact on this. The existing implementation is in active use at St Pancras and this new functionality will further enhance the Station Operations Team's ability to proactively manage the station and ultimately continue to improve the customer experience for those using the station and services.